Gravitational waves from Black hole scattering processes

My PhD project explores new ways to study how black holes interact through gravitational waves using modern techniques like the KMOC formalism and massive spinor-helicity. These tools combine ideas from quantum physics and classical gravity to better understand black hole dynamics and the signals they produce. A key goal is to see how this work could provide insights into quantum gravity while improving our understanding of gravitational wave observations.